Earth Treds out of the past into the future

Our project focuses on the use of locally sourced, modern and traditional, sustainable materials and craft skills. Our minimalist shoe design harnesses both modern shoe production, traditional technology that proved successful in the past, and which can be brought back into existing manufacturing processes. Our styles will also meet the contemporary desires of the current modern market. Our process will embrace environmental sustainability and circularity, through shortening our supply chains, extending the life of our shoes, reducing our waste and integrating into the network of existing shoe repairers.